The role of H2B ubiquitination in genome organisation

The expression of genes within our cells requires the transcription of an RNA copy of the gene DNA, which is then translated to make the encoded protein. The transcription of genes in eukaryotes occurs within the context of chromatin, a complex between DNA and histone proteins, which packages the DNA. The histones also play important regulatory roles that govern chromatin structure and the binding of regulatory proteins, which in turn control gene transcription. This regulation mostly arises through a large number of post translational modifications of the histones themselves. Each of these modifications is associated with a particular chromatin state or regulatory event. This has given rise to the idea of a "histone code", which has some control over access to the underlying genetic code.

In this genomic era, it is now possible to profile the distribution of modified histones and chromatin regulatory proteins across the whole human genome. Recent studies are finding that the genome is organised into "domains" that share distinct chromatin states. These domains appear to coordinate the regulation of gene transcription. The integrity of chromatin domains can require the setting of boundaries between transcriptionally permissive and repressive chromatin states. DNA sequences known as chromatin barrier elements can establish these boundaries.

This proposal follows up on our recent finding that barrier elements use a particular chromatin modification, the ubiquitination of histone H2B, to establish chromatin boundaries. Depletion of H2B ubiquitination disables barrier activity, resulting in the spread of repressive chromatin and transcriptional silencing of nearby genes. In this proposal, we aim to determine whether H2B ubiquitination is a common hallmark of chromatin boundaries across the human genome. We also aim to define the contribution of this mark to boundary integrity and chromosomal domain organisation. This study will involve mapping the distribution of modified histones and chromatin barrier proteins across the whole human genome. We will determine whether the depletion of H2B ubiquitination results in the failure of chromatin boundaries in humans, and we will determine the barrier activities of novel boundary elements.

Technical abstract
Genomic maps of chromatin modifications have provided evidence for the partitioning of genomes into domains of distinct chromatin states, which may assist coordinated gene regulation. The maintenance of chromatin domain integrity can require the setting of boundaries. We have recently identified H2B ubiquitination as an important regulator of chromatin boundary elements at the chicken beta-globin gene cluster. H2B ubiquitination is required for the chromatin barrier activity of the HS4 boundary element. Depletion of H2B ubiquitination results in a collapse of the active histone modification signature that characterizes boundary elements. The loss of boundary function leads to the spreading of heterochromatin-associated histone modifications with transcriptional silencing of neighbouring gene loci.

This proposal applies what we have learned from our detailed analysis of the chicken HS4 element and our pilot study of human chromatin boundaries. The proposal will combine the advantages of high throughput epigenomics with experimental biology and functional assays to identify barrier elements marked with ubiquitinated H2B and define the contribution of this mark to boundary integrity and chromosomal domain organisation in humans.

Potential impact
Chromatin barrier elements can protect against chromosomal position effect, thereby enabling the stable expression of transgenes from plasmid and viral vectors. Transgenic technology is crucial for bioscience companies developing and producing recombinant proteins in mammalian cells for therapeutic purposes, often referred to as "biologics". Many companies use large scale mammalian cell culture systems, but increasingly, companies are generating transgenic animals that express the protein of interest in their milk, including sheep, cattle, goats and rabbits. Examples of therapeutic proteins currently in development include lower dosing insulin analogues, second generation erythropoietins, anti-arthritic beta interferons, albumin free anti-haemophilic factors and monoclonal antibodies. UK-based companies involved in the development and/or manufacture of therapeutic proteins include Eden Biodesign, Celltech, Fujifilm Diosynth Biotechnologies, GlaxoSmithKline, Lonza and MedImmune, to name just a few. Improved barrier elements with easier licensing in the UK could help speed up the development of new therapeutic proteins by improving reproducibility of protein production and reducing the time taken to screen cells or animals for protein expression.
The development of improved viral vectors is also priority for those working on gene therapy approaches. Strong transcriptional enhancer elements are often used to drive transgene expression in order to overcome chromosomal position effect. However, these enhancers have been shown to disregulate genes near the vector integration site, resulting in cellular transformation and cancer promotion. The incorporation of barrier elements to preserve transgene expression and minimise non-specific activation of cellular genes could provide significant. The identification of novel barrier elements in this project could ultimately lead to safer and more effective gene therapy vectors, thus improving the treatments available for seriously ill patients.